London Metropolitan University and Newham University Hospital (Barts Health Trust) KTP 24_25 R4

To embed the practice of healthy placemaking within Newham University Hospital using an innovative combination of urban design, co-design and change management principles to improve staff experience, support preventative healthcare, and optimise financial efficiency.